Computational modelling of skin absorption of chemicals

Computational modelling of skin absorption of chemicals This project aims to develop computational models for
understanding how human takes up chemicals from the skin; the subject has wide applications in the areas of skin care,
topical drug delivery and risk assessment of pollutants. The PhD student will be jointly trained in the University of Surrey
and Unilever, with substantial exposure to both fundamental research and industrial R&D.